University of Newcastle upon Tyne and Ryder Architecture Limited KTP 23_24 R6

To improve business productivity and service delivery by automating non value adding, non design related tasks, improving design capability and capacity via the use of novel Large Language Model and Artificial Intelligence Systems.